DEVELOPMENT AND MANUFACTURE OF MINI-VASCULAR NETWORKS TO PROVIDE BIOMIMETIC MULTI SCALE DAMAGE IMMUNITY FOR CONSTRUCTION MATERIALS

This funded PhD project is linked to a major research programme on self-healing cementitious materials. The aim of this project will be to design, develop, manufacture and test a series of vascular systems and pressurised mini-networks containing innovative prophylactic agents. The work will involve:

1. Research into the optimum size and disposition of networks for a range of structural applications, for example, precast slabs, tunnel linings, basements, sprayed concrete, repair mortars, embankments and underground benching;
2. The formation of Mini-vascular-networks (MVNs) using 3D tetrahedral units of hollow ligaments with an overall size approximately equal to approximately twice the size of the maximum particle size of the composite; and
3. Establishing the optimum MVN shape, ligament aspect ratio, material type, bond properties and healing agent.
Supporting Documentation.